Newton001 A Software Infrastructure for Promoting Efficient Entomological Monitoring of Dengue Fever

The activities primarily aim at reducing problems of poverty by improving the health of Brazilian communities. The development of an advanced and dependable data analytics infrastructure will enable the effective and efficient monitoring of Dengue fever outbreaks in Brazil. Dengue is an endemic problem in many Brazilian areas where public health assistance is inefficient. The Brazilian public health system cannot meet the demands of these areas due to the resources scarcity, which calls for developing trustworthy mechanisms to support efficiently decisions about the areas that have priority on resource allocation. This software infrastructure can be reused in the future in other developing countries suffering from Dengue outbreaks. The monitoring infrastructure will provide its data analytics capabilities through a unique software architecture that can be used through several mobile platforms and social networks. This infrastructure can only be developed through collaborative research with the leading UK researchers.

Technical abstract
The first planned activity of this project is to understand the requirements needed for the identification and control of dengue outbreaks. To identify dengue outbreaks, it is important to include the population as an entomological agent as a means to reveal environments favourable to mosquitoes breeding. The goal is to retrieve and control different sources of data to characterize regions that seem to be sources of dengue outbreaks.

Another goal is to gather additional data that must be generated and passed on to agencies and systems of the national health system, such as the National System for Surveillance and Control of Diseases. This first activity will produce a document describing requirements needed for the identification of dengue outbreaks.

The third planned activity is to provide a software platform where the population can act as an etymological agent, assisting in the surveillance and detection of dengue outbreaks. The population will use this platform to provide data from their communities to feed the data model of the public health agencies.

The fourth activity is to actually implement the software product line designed in the third activity. The goal is to provide software products that the population can use as a platform to support entomological surveillance of dengue.

The fifth activity is to deploy the products of the implemented SPL in an experimental environment. The goal is to analyse their performance and their acceptance, allowing refining and restructuring the SPL design according to the obtained results.

The sixth activity is to analyse the public data submitted by the population through the proposed platform in the experimental environments. The goal is to refine the models and algorithms proposed in the second activity.

The seventh and final activity is to design, deploy and monitor a pilot project during 6 months.